Cardiff University and EMSc (UK) Limited

To develop an integrated energy management system to monitor and control the Virtue EV System which is a combined rapid/fast charger and energy storage system for charging electric vehicles from electrical connections of limited capacity.